Understanding how interneurons in medial prefrontal cortex control associative recognition memory

The medial prefrontal cortex (mPFC) forms the hub of a brain circuit critical for associative recognition memory. The role of mPFC inhibitory interneurons in associative memory is not known. This project will combine behavioural, opto/chemogenetic, circuit mapping and synaptic physiology techniques to determine how different interneurons control different phases of associative memory.